Development of a techno-economic model to identify the optimum stage for biomass fractionation within European biorefineries

Development of a techno-economic model to identify the optimum stage for biomass fractionation within European biorefineries